Prescription patterns And Neuropsychiatric Correlates Analysis in Children, Teenagers and Young Adults Cancer Survivors (PANACEA)

This research explores mental health outcomes in people who had cancer as children, teenagers, or young adults. While most now survive many years thanks to better treatments, less is known about the long-term mental health effects of cancer and its treatment. Yet, many survivors experience psychological distress. This project aims to understand these effects more clearly.

The study addresses three key questions: how often do mental health problems occur after cancer? Which types of healthcare data best capture these outcomes and which proxies can be used? And which survivors are most at risk? Using Scotland's unique Community Health Index (CHI) number, the study links records from GPs (primary care), hospitals (secondary care), and prescribing systems for individuals diagnosed with cancer before age 40 who survived at least five years. These survivors are compared to individuals of similar age, sex, and socioeconomic background who never had cancer.